University of Derby and Midland Aerospace Limited

To develop capability in additive manufacturing, to develop an understanding of the current and future direction of additive layer manufacturing and its likely adoption within the aerospace industry.